Cost effective manufacturing for LED systems (CEMLED)

The CEMLED project is an investigation into the amalgamation of novel thermal management substrate technology and the use of printed electronic materials to revolutionise the High Brightness LED substrate market. It aims to move manufacturing away from wasteful, subtractive manufacturing techniques towards very simple and efficient additive manufacturing technology.